Turning small data into big data - bringing AI to performance benchmarking for UK Manufacturers

"Turning Small Data to Big Data, how to connect the long tail of small UK Manufacturers and create a powerful dynamic and effective community knowing sharing and delivering best practice in UK Manufacturing.

Dolores Sanders: Strategy and Marketing Director Total Control Pro Limited.

At 25 years old, I experienced my first success in innovation and business creation, with an ISCA Government Award alongside Martha Lane Fox. I rode the rollercoaster of the dotcom growth and decline, alongside raising a family. I returned to the executive board room 2 years ago at Total Control Pro Limited bringing my skills and experiences together by recognising the changing needs to provide software that is available, accessible and affordable for UK manufacturers. I am not a techie, I join the dots between the state-of-the-art technologies available and their applications to create solutions that make a real difference.

This project will take an existing product, TotalControlPro(tm) Activate, and deliver it into a critical mass of small UK Manufacturers -- allowing them to track and trace the people, product and process activity of their shop floor and see in real-time the work flow, efficiencies and productivity of their factory. For most UK small manufactures, this is something they believe to be currently unaffordable and unavailable to them.

Moreover, this user community of small data points will generate an anonymised big data set for analyses and delivery back to each user's platform, performance benchmarks and best practice insights. For the first time, small and micro manufacturing SME's can leverage from big data to improve productivity and effectiveness of their people and business processes.

I am committed to seeing the productivity gap close to have UK SME Manufacturers see how they can become major players in a global marketplace.

""I believe I can be an inspiration to all women, young women just starting out in their business or with a small kernel of an idea, through to woman, of all ages that perhaps think it's too late, it's never too late"""